Effects of atmospheric stability on offshore wind farm production

Investigating atmospheric stability and turbulence properties in relation to the wake of offshore wind farms and seeking solutions to optimise the performance of a whole wind farm through examination of the atmospheric fluid mechanics involved.